Next-Generation Uninterruptible Power Supply (UPS)Lithium-Iron-Phosphate(LFP) battery. (UPS-LFP)

Integrals Power Limited(IPL) aims to tackle key challenges on the Uninterruptible Power Supply (UPS) battery cells by proposing next-generation, optimised Lithium-Ion cathode materials; exploring new replacements for currently utilised solvents offering more environmentally desired alternatives and features.

The proposed developments will be achieved by:

* Techno-Economic Analysis(TEA) and market studies to detect customer value proposition and improve the technical & economic performance of designed solution
* Developing a specification for UPS battery requirements.
* Implementing 1D & 3D electrochemical models and using IPL's experimental results to optimise battery material parameters for different types of cell.
* Simulating IPL's next-generation LFP battery cell for UPS, including but not limited to chemical, heat generation flux, electrical, performance, temperature prediction, resistance, SOC, charge & discharge, estimated aging and capacity

UPS-LFP battery technology can improve & facilitate electricity accessibility during power outage and decrease UPS battery costs(35%) by offering higher energy density battery cells compared to other products in the market, as well as utilising only 70% of material in comparison with the same battery cell technology in the market. This project will result in the accelerated technical development of UPS-LFP technology. Outputs of this project will yield, in an optimised battery cell for UPS with fast charge & discharge and cost-effective features. Further outputs following this project include establishing UK jobs, putting UK industry in a technical advantage in LFP battery sector and enabling access to wider markets for UK based SME's. This project will also contribute towards climate change mitigation and consequently an improved and reliable electricity backup for situations similar to COVID-19 pandemic.